Pancreatic beta cell signalling mechanisms and the pathogenesis of type 2 diabetes

Type 2 diabetes is the most common metabolic disease affecting over 175 million people world-wide. We are trying to understand the causes of type 2 diabetes which usually involve a combination of the failure of insulin’s ability to work in tissues such as muscle, liver and fat together with a failure to produce enough insulin in the pancreatic beta cells. We have previously shown that defects in beta cell insulin signalling reduce beta cell mass and impair insulin secretion leading to type 2 diabetes. Despite these observations little is known of the precise mechanisms underlying the effects of insulin signalling upon beta cell function. This programme of research will define the signalling pathways downstream of insulin receptor substrate proteins, key mediators of insulin action in the beta cell. Using a combination of mouse genetic approaches, gene expression analysis and experiments in isolated beta cells we aim to further investigate the involvement of insulin signalling in beta cell function and the role of beta cell insulin resistance in diabetes. These studies will give insights into both the causes of type 2 diabetes and also suggest strategies for the treatment of this condition.

Technical abstract
Type 2 diabetes is the most common endocrine disease affecting over 175 million people world-wide. The pathogenesis of this disease is complex but usually involves a combination of insulin resistance in peripheral tissues and relative beta cell failure. In mouse models, we have previously demonstrated that insulin signalling pathways regulate beta cell function. Defective beta cell insulin signalling causes reduced beta cell mass and impaired insulin secretion. Recently, reduced expression of components of the insulin pathway has been found in the islets of patients with type 2 diabetes. Taken together, these observations have formed the basis of the important hypothesis that insulin resistance in peripheral tissues is accompanied by beta cell insulin resistance thus identifying a unifying pathophysiological mechanism for type 2 diabetes. Despite these observations little is known of the precise mechanisms underlying the effects of insulin signaling upon beta cell function. This programme of research will define the signaling pathways downstream of insulin receptor substrate proteins, key mediators of insulin action in the beta cell. Using a combination of novel mouse genetic approaches, gene expression analysis and in vitro validation of beta cell gene function we aim to further investigate the involvement of insulin signalling in beta cell function and the role beta cell insulin resistance in diabetes. These studies will give insights into both the causes of type 2 diabetes and also suggest strategies for the treatment of this condition.